Using behavioural insights and lived experience to empower decision-making for social good. A new, more accessible approach.

Magpie is a leading creative behaviour change agency that tackles society's biggest challenges. With our unique blend of behavioural science, community engagement and creativity we inspire positive change and drive real-world impact.

We are seeking to develop a 'proof of concept' prototype of an online platform that bridges the gap between quantitative data and lived experience. Through authentic human stories customers can gain a deeper understanding of real issues to inform social impact campaigns.

We will transform the traditional agency 'commissioning' model, and instead make it much easier to access to curated, verified content and bespoke, expert analysis of lived experience. This would allow customers to use our specialist know-how as a force for social good. We will test the idea to understand our theory that this tool has the potential to make more impactful societal change, at a much larger scale and contribute to easing the increasing time and money pressure on the third and public sectors.

The project has the potential to transform the way organisations approach societal challenges. By utilising data-driven insights and principles from behavioural science, Magpie seeks to demonstrate and test a better way to providing access to the necessary tools, stories, and background for organisations to make a real-world impact.

Magpie believes that collaboration, rather than competition, is the key to solving society's biggest challenges. By opening up our expertise to a wider audience, we hope to work together to create a brighter future for all through innovation and collaboration.